Innovative Access to Healthcare for Impact in Remote Communities

Access to good healthcare is often challenging in the developing world. But this is greatly compounded for people living in remote off-grid rural communities. Such communities usually don't have any local health officer or clinic. And if they do, the facilities are usually poor, because they lack power, communications and equipment. To access even basic healthcare requires a walk of hours, even days, and/or paying for public transport to the nearest town or city, which is expensive and time-consuming, for a journey that may prove quite unnecessary.

Modern ICT, as we are seeing in the COVID pandemic, demonstrates the power of remote videoconferencing. We intend to test an innovative approach to rural healthcare, whereby a community can access the services of a qualified medical profession remotely at a fixed time each week via videoconference. The system will also incorporate some basic medical record keeping, and the community operator of the system will also be trained to take basic diagnostic measurements, like temperature and blood pressure, which can be done easily with cheap devices. Such teleconsultations will often be sufficient to address basic problems and questions, and can also highlight cases where the expense and time of a clinic-visit is justified.